Dynamics in DOPC: muon hyperfine coupling constants for an 18:1 delta-9 cis chain

The action of inert anaesthetic gases such as Xe and N2O is still unclear, particularly as these will have only weak interactions with receptors implicated in small molecule anaesthesia. One possibility is an indirect effect through changing the dynamics of the membrane in which the receptors are embedded. Recent experiments at the RAL-ISIS muon facility have demonstrated that the muon can be used as an external probe for the dynamics of phospholipid bilayers used as a model membrane. Further muon experiments are however required at PSI, a continuous muon source, in order to complete the analysis of the earlier data and allow a full interpretation of the changes seen in the muon spectra. The experiments at PSI will yield the muon hyperfine coupling constant enabling complete assignment of the ALC-MuSR spectra seen when the phospholipid bilayer is exposed to Xe or N2O.

Potential impact
The principal impact will be in the study of soft matter and the interactions between researchers in this field and the muon spectroscopy community. Our knowledge of how dynamic processes in soft matter can be studied will be enhanced as well as the specific insight into the effect of inert gases on phospholipid bilayers. This will potentially offer researchers in the soft matter field another technique to investigate the systems under study.

The skills base in the UK muon community will be strengthened because the techniques available at PSI are complementary to those at RAL-ISIS. Cross fertilization of ideas and the exchange of researchers between the two muon facilities helps to create a more vibrant and diverse research community which is important for the long term viability of the technique in which the UK is a world leader.